Magnetosphere-ionosphere coupling currents at Saturn

We will newly examine the magnetic signatures of field-aligned coupling currents in Saturn's magnetosphere observed on highly-inclined orbits of the Cassini spacecraft in 2013 under conditions of northern spring. These will be compared with corresponding data obtained during southern summer to search for seasonal differences. The results will subsequently be input to the development of models of the field-perturbations due to these currents that are present within the Cassini grand finale mission data (2016/17), to help discriminate their signatures from those of rotating internal field asymmetries.